Film Futures

Future Films is an immersive, hands on training experience for young people equipping them with the skills to land their first job in the growing UK, Film and Television sector. This training will demystify the industry and show a clear path to employment equipping them with the skills vital for entry level jobs whilst also providing them with a body of creative work to demonstrate their abilities.